N A Brown Ltd project to develop low cost moulding process to maximise use of recycled Plastics.

Development of a low cost moulding process suitable for using plastic that has been degraded
by recycling.